Development of portable digital cloud-connected biosensor for real-time measurement and mapping of environmental contamination of UK rivers

Contamination of UK rivers is a major environmental and health issue. A recent report on water quality in rivers from Parliament warns of a 'chemical cocktail' of sewage, slurry and plastic polluting English rivers, putting public health and nature at risk. According to that report, less than one in seven of English rivers meet good quality status, with pollution from among things _antibiotics_ being of particular concern. Indeed, the growing prevalence of antibiotic resistance poses an increasingly serious threat to human health. Although an important driver of antibiotic resistance is continuous exposure of bacteria to sublethal concentrations of antibiotics in natural environments, antibiotic pollutants are not currently tracked around the world.

Antibiotics enter rivers and waterways through various routes, including agricultural runoff (from antibiotics used by farmers to treat livestock), sewage-treatment-plant discharge, improper disposal of unused medication, and in wastewater of pharmaceutical manufacturing plants. The potential consequences of antibiotic contamination in waterways are numerous and can be harmful to human health and the environment. A significant consequence is development of antibiotic-resistant bacteria: when antibiotics are present in the environment, bacteria can develop resistance, making it harder to treat infections in humans and animals. Additionally, antibiotic contamination can harm aquatic life and disrupt ecosystems. Antibiotics can alter the balance of bacteria in waterways, which can harm or kill beneficial bacteria and disrupt the food chain.

Recent reports from the UK's Environment Agency have concluded that UK river monitoring is "outdated, underfunded and inadequate", with budget cuts to the EA hampering its ability to monitor river quality. What is needed, they add, are better tools for monitoring contamination.

To address this need AquAffirm has developed the AquAffirm(TM) platform, the world's first portable, digital, cloud-connected biosensor for real-time measurement and mapping of environmental contamination. This innovative test uses low-cost digital sensors in the form of test-strips, digital reader, and Android smartphone (loaded with the AquAffirm app) for rapid measurement of contaminant levels. Together with its advanced mapping software and associated data analytics, AquAffirm has reimagined the way contamination will be managed - affordably and transparently.

In this project the AquAffirm platform, which has already been demonstrated for measuring arsenic in South Asia, will be adapted using synthetic biology to deliver a sensitive biosensor for measuring antibiotics in the environment. New biological chemicals called aptamers will be developed and new chemistries demonstrated. The result will be a significant advancement on current measuring technologies.